The Political Economy of Land Politics: How land tenure regimes shape and affect land related investment is sub-saharan Africa.

This research analyses how land politics are influential in determining the scope and limitations of land related investment in Sub-Saharan Africa.